Custom technology for scene management, physics simulation and game state

Our vision for this project is to enable our sequel game players aged 7+ to experience groundbreaking levels of interaction and real-time 3D physics simulations.

We will undertake experimental development of a prototype game engine, in parallel with the development of a commercial project, with the end result being a reusable engine for multiple games in the creative sandbox genre.

Sandbox games are architectures for engagement - the more immersive the game performance, the deeper the potential learning. Evidence shows that games of this genre, like global hit game Minecraft:

1. Engage and motivate children with STEM subjects through immersive learning (RAENG, 2016)
2. Teach children coding e.g. Minecraft (Karsenti & Bugmann, 2017)
3. Help students attain learning outcomes (Noelene Callaghan, 2016).

The OECD (March 2020) recommends that long-term digital learning be embraced to counter the loss of human development capital due to Covid-19\. The UK STEM skills crisis costs businesses £1.5bn per year (Stem.org, 2018) and the government spent £1bn p/year from 2007-2017 to encourage uptake of STEM subjects (NAO, 2019).

A potential education edition of our sequel game, built on the reusable engine, could positively impact 1) long-term human capital globally and in the UK and 2) impact Industrial Strategy (2019) and 3) DofE EdTech Strategy (2019).